Spinal Effort: The spinal signals underlying human motivation

Evidence shows that (endogenous) fluctuations in activity in other pathways to the brain, and in connections between brain areas, can influence other domains of decision-making. We predict motivation will fluctuate from moment-to-moment as a function of fluctuations in spinal signals, and that increasing spinal input will serve to reduce motivation. We will examine the BOLD response measured with fMRI (a correlate of neural activity) in both the cervical spine and the brain, at the same time, while people evaluate whether they are willing to exert physical effort (grip force) to obtain rewards. Thus, we can measure whether activity in the spine correlates with activity in specific areas of the brain, and whether they are 'functionally connected' I.e., they are communicating with each other when choosing to exert or avoid effort. Our objectives will demonstrate that:

When spinal activity is higher it will reduce motivation and people will choose not to exert effort
Spinal activity will be functionally 'connected' to activity in anatomically connected brain areas
Higher connectivity will occur when people decide not to exert effort compared to when they do.
Effort-based choices are ever-present problems faced by all animals and fundamental to the rules of life. In humans reduced motivation is associated with unemployment, education outcomes, and physical health, as well as being the most common impairment across psychiatric and neurological diseases (e.g., fatigue). Yet the basic mechanisms underlying motivation are poorly understood. Neuroscience and psychological research have been focused on brain mechanisms in isolation of bodily signals. Moreover, in the past spinal signals could only be examined by taking recordings after surgical implantation of recording devices. Simultaneous spinal-brain fMRI offers a harmless and efficient procedure that could be used widely in humans. It has revolutionised research on pain processing and motor learning, and the early-stage science in this grant would lay the groundwork for a similar revolution in motivation research. Here, it could transform the theoretical foundations of multiple sub-fields of neuroscience, psychology, sport science and behavioural ecology with longer-term wider impact for generating biological markers of impairments (e.g., apathy and chronic fatigue). Thus, through methodological innovation we propose to examine an untested idea that the motivation to exert effort spinal-brain interactions.